Men in the Machine: Exploring Contemporary Notions of Masculinity and Ontological Security Through the Lens of Digital Networks

This research aims to explore how men conceptualise their notions of masculinity through
engagement with digital networks, the role that their identity plays in these
conceptualisations, and the extent to which their notions of ontological security align with
their usage of digital networks.